Science in the public sphere: Understanding the meanings of "applied science" in the era of war, industrial research and modernism, 1900-1939

Where today we might use the word "technology", in the early 20th century the term "applied science" was popularly used to describe the space between science and practice. Understanding how it and other related terms were deployed by scientists, politicians and laypeople, helps us today make sense of how science was interpreted then, and the assumptions that we have inherited through usages and stories from that time. This study will be a second stage in a study of the meanings of applied science from the French Revolution to the end of the Cold War.

With the rapid development of new products, of science and its organisation, in civilian and military fields during the years between the beginning of the twentieth century and the start of the Second World War, there were many claims for the embodiment of "applied science" in artefacts, processes and culture. Its connotations could include industrial research; a form of knowledge and education; modern devices such as telephones, the wireless, and weapons; automation; and the modern way of life as a whole. The study will not evaluate the accuracy of claims about the relations between science and practice, but rather will reveal perceptions of the time.

In scientific circles, the relations between what was termed pure science and its applications were issues in which the term "applied science" was explicitly debated. Again it was implicated in cultural crises in the 1920s including the call for a "science holiday", and became a matter of political dispute in the early 1930s when science was associated with both unemployment and with investment towards rearmament. The gas warfare practiced in World War 1, frequently cited as an example of danger posed by applied science, was to many people a warning of the threat posed by science, but to others, such as JBS Haldane, its use and frequently non-lethal effects was a challenge to the promotion of public understanding of science.

Applied science fascinated the much-read HG Wells and such key literary figures as Aldous Huxley and James Joyce. There was great awareness at the time of the interaction of the private and public spheres, and leading scientists such as Julian Huxley broadcast frequently. The discussions of such intellectuals will be integrated here with the evolution of term's meanings in the public square. Above all, this study will follow their development through public debate, and through historical tales often serving as allegories for present and future, which deployed the term.

The study will make use of the recent digitisation of many newspapers and magazines of the time to survey and interpret the uses they made of the phrase and cognate terms. The Listener Magazine published by the BBC printed many of the science-related wireless broadcasts. This study will look, too, at exhibitions which attracted millions of visitors at the newly reopened Science Museum in London and at the great Empire exhibitions in Wembley and Glasgow. These were considered such important public windows into science that the Royal Society mounted an exhibit specifically on pure science as part of the broader 1924 Wembley exhibition. Finally the study will use the many archives of important people of the time, including the first science journalists such as JG Crowther of the Manchester Guardian as well as scientist-administrators and HG Wells.

Several important leadership activities, associated with the research, will promote the wider discussion of the fundamental issues. To encourage discussion of the meaning of applied science at the time within the wider historical community, there will be a major conference on modernism organised together with leading literary and design historians. To help historians of science engage with the interface between science and practice at the time, there will be workshops on the development of industrial research in the interwar years and on the impact of the First World War.

Potential impact
Four ACADEMIC BENEFITS will follow from this work.

1. First it will help shift the attention of CULTURAL HISTORIANS, STUDENTS and those concerned with SCIENCE POLICY today towards the ways in which industrial societies have reflected on the potential of science, and the significance of such reflections as complex cultural products in their own right.
This will sensitise scholars to the use of words such as "technology" and "science" and the opportunities of thinking about these as constructed categories. It also problematises contemporary thinking about science and technology, emphasising the heavy cultural freight such terms carry, for the benefit of scholars and students across science studies. Success will be indicated by increased awareness of terms in historical writing and the works exploring such concepts as applied science as important cultural products in their own right.

2. The second impact is INTENDED PARTICULARLY FOR STUDENTS OF HISTORY OF SCIENCE, to emphasise the historiographic opportunities of studying the specific areas of activity at the borders of science and practice in Britain.
This will build on efforts of others to encourage the hitherto relatively neglected study of the history of industrial and military research. This work will enable both scholars and students in history to recognise potential questions of interest to others and the rich research resources available. Its further promotion would enable history of science to make a better contribution to understanding past and present practice. The measure here will be the number of new studies of research within individual institutions such as the military, or funding by agencies such as the MRC, DSIR or indeed EPSRC as historical questions.

3. The third academic impact will be more broadly on a WIDE RANGE OF SCHOLARS concerned with conceptual history. This study will promote the interpretation of discourse about science which is native to the public sphere.
There has been a general wish recently to think more about discourse among laymen as a form in itself and not as a dilution of elite thought. This work will support the use of digitised 20th century mass media to write the history of concepts integrated with more conventionally archive based studies of leading intellectuals. It will encourage others to develop applications and debate methods. There may be benefits for instance to the understanding of lay talk about the environment or climate change. Success will be indicated by such new projects and the utility they find in the one proposed.

4. This study has implications for the academic interpretation of museum collections of science which has long proven both tempting and difficult. This therefore is addressed to CULTURAL HISTORIANS AND HISTORIANS OF SCIENCE.
It will encourage analysis of the role of authoritative assemblies of objects and exhibits as powerful rhetorical tools, which can be empirically investigated in terms of institutional and personal strategies.

ECONOMIC AND SOCIAL IMPACT
It will impact on the services provided by the SCIENCE MUSEUM GROUP as a major public servant which reaches out as a group to five million physical visitors a year and twice as many virtual visitors. This research will enrich its exhibitions and events by helping it become more aware itself of assumptions and collections built into the fabric of the institution. It will also help the museum enable the public to reflect on what they are now seeing and what they have seen in the past both in the museum and outside, in temporary exhibition such as that on nuclear power planned for 2016 or in a permanent gallery on science now in the Master plan. This may be through exhibits themselves or in events, the website or the new ejournal. Success would be measured by the sophistication with which terms such as applied science are deployed and the acquisition of objects which prompt questions about these categories.